Essays on International Finance and Empirical Asset Pricing

Brandon's principal research interests are in international finance, empirical asset pricing and macro-finance. In particular, he is interested in understanding the risk-return drivers of exchange rates. He is also, more broadly, interested in the interactions between macroeconomics and financial markets, including international economics and the effects of monetary and fiscal economics on currency markets. His research aims to provide a better understanding of exchange rate determination, the nature of the risks for which currency market investors demand compensation, and to contribute insights into future exchange rate policy.